SASSI - Smart Asset/Smart Security Integration

“The UK automotive supply chain could win £3bn of additional new business in the UK according to the latest data published by the Automotive Council” (BIS, 10 Aug 2012, P/2012/332). Over 60% of vehicles are designed and produced within the supply chain, making sharing of intellectual property (IP) critical to this collaborative process. Sharing IP is a risk to JLR while being business critical. With digital data transfer being the predominant method for sharing information (JLR's E-DRIVE research), creating reliable methods for automating the sharing of appropriate levels of data only with those approved to share is a challenge and a key enabler for allowing an extended enterprise to embrace cloud technology. This project develops Flexeye's abilities to secure digital assets through the innovation of establishing a granular unit of IP and setting an enforceable perimeter around it, so creating the dynamic enforcement of per asset entitlement in a collaborative working environment.